Quantum batteries with novel 2D materials

Quantum batteries represent the next frontier in energy storage, leveraging the principles of quantum mechanics to revolutionise battery technologies. This PhD research focuses on the experimental investigation and development of quantum batteries using novel 2D materials such as germanene, silicene, SiGe heterostructures, and Metal-Organic Frameworks (MOFs). These materials, analogous to graphene but composed of silicon and germanium, exhibit quantum spin Hall effects that enable topologically nontrivial electronic structures. These properties can enhance charge transport and improve energy efficiency in quantum batteries. SiGe heterostructures, with their quantum interference effects and modulated doping characteristics, offer opportunities for optimising charge transport pathways. Additionally, 2D MOFs, with their high surface area, tuneable pore sizes, and ability to host quantum effects, can enhance charge storage and facilitate selective ion transport. The research will involve synthesising high-quality germanene and silicene using shear-force and electrochemical exfoliation, followed by complex characterisation with techniques like atomic force microscopy, scanning electron microscopy, and Raman spectroscopy. The behaviour of these materials will be studied, including spin polarization using magneto-transport measurements. Prototype quantum battery devices will be fabricated, incorporating these materials to exploit their unique properties for Lithium energy storage. Electrical and electrochemical tests will evaluate performance metrics such as energy density, charge/discharge rates, and cycle stability. The expected outcome is a deeper understanding of quantum effects in novel 2D materials, with the potential to demonstrate enhanced energy storage capabilities in quantum battery devices compared to conventional technologies.